Performance Protection

Rezon is revolutionising performance in sport through brain protection. Backed by world-leading expertise and technology, Rezon has created Halos(r), a ground-breaking headband offering athletes unparalleled brain protection. It's the only CE-marked brain protection headwear in sport, minimising the life-changing risks of concussions and early-onset dementia.

Halos(r) is going beyond protection and into brain injury detection. By incorporating electroencephalogram (EEG) nanotechnology into Halos(r) to:

* comfortably and accurately measure, interpret, and report electrical brain activity to aid the detection of elevated risk of brain injury.
* monitor rotational forces to the brain, flag up unnoticed and undetected sub-concussions and alert when 'safe' thresholds on rotational forces are breached.
* give players at all ages and levels across all sports on-demand access to their own cognitive data, in virtually any setting and provide clinical-grade data within seconds.

Rezon is not just a business, but a symbol of a pioneering ethos that is transforming sports safety. We sit at the nexus of scientific accuracy, commercial pragmatism, and holistic safety, innovating ways to protect and monitor brain health in sports.